Proteomic and electrophysiological features of the aged human neuromuscular junction

We propose a novel paradigm of in/ex vivo methodologies in which we will characterize the "physiol-OMICS" of the aged human NMJ in comparison to young, and the plasticity in response to a targeted supervised intervention. More specifically, the proposed PhD project will address three hypotheses:
H1: Motor nerve discharge variability and NMJ transmission instability will be greater in healthy older people compared to young.
H2: This abnormal function of the aged NMJ is underpinned by dysregulation of distinct protein signatures at pre and post synaptic sites.
H3: The structure, function, and proteome of the NMJ demonstrates a level of plasticity that is positively influenced by resistance training exercise.
These will be addressed via the recruitment of 24 young (18-35yrs) and 24 older (65-80yrs) men and women (50:50 ratio) who will undergo 16 weeks of unilateral quadriceps resistance training. Functional, electrophysiological, and proteomic analyses will be performed pre- and post-intervention on both vastus lateralis muscles, with the untrained serving as a control. Data generated here will engender minimally invasive techniques and technologies to quantify the mechanics and molecular aspects of the aged human NMJ, providing both mechanistic insight and translational interventional relevance to clinical practice. "